Uncovering the role of RBPs in plant immunity - AfS, ENWW

RNA-Binding Proteins (RBPs) have emerged as master regulators of gene expression and are essential for cellular RNA homeostasis. Even though the function of RBPs in several cellular processes have been extensively studied for metazoans, bacteria and viruses, plant RBPs have received little attention in the literature. Moreover, although recent studies have pinpointed the importance of RBPs in plant immunity, the evidence that RBPs play important roles in stress responses has been collected stepwise and comprehensive approaches are lacking. Therefore, by applying the cutting-edge technique RNA interactome capture to Nicotiana benthamiana plants infected with Pseudomonas syringae, the identity of RBPs involved in the plant defence response against pathogens will be determined. Targeted functional analyses will be performed to further validate the identified RBPs and determine their specific role in RBP-mediated plant immunity. Altering the levels of accumulation of the identified RBPs in planta and assessing the resistance/susceptibility of these plants along with with identification of the RBP partners will allow us to characterize the precise function of candidate RBPs. Knowledge obtained in this project will enable us to get a deeper insight into the plant immunity specifically regarding the function of these essential regulators, the RNA-binding proteins.

BBSRC priority areas the proposed research addresses:
Food, nutrition and health, Sustainably enhancing agricultural production, Environment and Land Use Global Food Security